Machine learning techniques to predict restenosis development in superficial femoral arteries using demographic, clinical and hemodynamic descriptors

Brief description of the context of the research including potential impact

Peripheral arterial disease (PAD) is the third cause of cardiovascular morbidity and is mainly caused by atherosclerosis. If the disease is detected at an early stage, endovascular approaches, such as percutaneous balloon angioplasty (PTA), may prove to be effective as a minimally-invasive treatment for diseased superficial femoral arteries (SFAs). A common negative outcome of this procedure is restenosis, occurring in more than 60% of cases at 1- year follow-up. In addition to clinical risk factors, biomechanical factors play an important role on the lumen remodelling, mainly because of the altered hemodynamics occurring over time after the intervention. There is evidence that the combination of low time-averaged wall shear stress (< 1 Pa) and high oscillatory shear index (> 0.20) favours atherogenesis and restenosis. The distribution of the hemodynamic indexes, along the SFA wall, can be accessed by through patient-specific vessel geometry 3D reconstructions and setting of personalised computational fluid dynamics (CFD) simulations. Once clinical and biomechanical variables having the strongest relationship with restenosis development are identified, the use of artificial intelligence techniques, such as machine learning (ML), may help to classify patients according to their risk of developing restenosis in a prescribed range of time. This would help clinicians to predict whether treated areas are likely to undergo restenosis during a defined time interval, hence tailoring surveillance and prevention programmes for PAD.

Aims and Objectives

The project aim is to fuse demographic, clinical and hemodynamic descriptors information for a subset of PAD patients to build a ML driven model able to predict the risk of developing restenosis in SFAs, after PTA intervention, in a prescribed time interval. The main steps to accomplish are:

i) Perform a critical analysis on the current clinical pathway, in terms of imaging modalities, to identify the information they provide and how they can be feasibly improved to match the needs of the research. Standardised data would make the ML model replicable both in other projects and, potentially, in clinical use.

ii) Data collection and preparation, allowing the computation of the hemodynamic indexes, along the SFA wall, by means of personalised CFD analyses and their combination with demographic and clinical information by ML algorithms. A dataset of at least 100 patients will be needed.

iii) Development of the ML model best performing for the problem under investigation. Even if supervised ML techniques are generally used to develop models predicting future clinical events, unsupervised ML techniques will not be discarded a priori.

iv) Validation and assessment of model performance, by comparing the obtained results with the ones obtained from classical statistical analyses, i.e. standard predictive multivariate logistic regression models, to determine if ML techniques perform better.

Novelty of Research Methodology

To the best of author's knowledge, this is the first study fusing demographic, clinical and hemodynamic information when using ML approaches to predict restenosis risk in the SFA. From literature review, ML techniques generally perform their prediction only using variables obtained in routinely clinical practice and are normally applied to coronary arteries.

Alignment to EPSRC's strategies and research areas

The project aligns with EPSRC's strategies since its main aim is to optimise treatment by tailoring it according to patient's needs, to provide clinicians tools to make more efficient surveillance programmes and use available resources at their best.

Any companies or collaborators involved

Prof. Janice Tsui - Royal Free Hospital, London - Clinical supervisor providing clinical data and putting towards relevant clinical research questions

Potential impact
The critical mass of scientists and engineers that i4health will produce will ensure the UK's continued standing as a world-leader in medical imaging and healthcare technology research. In addition to continued academic excellence, they will further support a future culture of industry and entrepreneurship in healthcare technologies driven by highly trained engineers with deep understanding of the key factors involved in delivering effective translatable and marketable technology. They will achieve this through high quality engineering and imaging science, a broad view of other relevant technological areas, the ability to pinpoint clinical gaps and needs, consideration of clinical user requirements, and patient considerations. Our graduates will provide the drive, determination and enthusiasm to build future UK industry in this vital area via start-ups and spin-outs adding to the burgeoning community of healthcare-related SMEs in London and the rest of the UK. The training in entrepreneurship, coupled with the vibrant environment we are developing for this topic via unique linkage of Engineering and Medicine at UCL, is specifically designed to foster such outcomes. These same innovative leaders will bolster the UK's presence in medical multinationals - pharmaceutical companies, scanner manufacturers, etc. - and ensure the UK's competitiveness as a location for future R&D and medical engineering. They will also provide an invaluable source of expertise for the future NHS and other healthcare-delivery services enabling rapid translation and uptake of the latest imaging and healthcare technologies at the clinical front line. The ultimate impact will be on people and patients, both in the UK and internationally, who will benefit from the increased knowledge of health and disease, as well as better treatment and healthcare management provided by the future technologies our trainees will produce.

In addition to impact in healthcare research, development, and capability, the CDT will have major impact on the students we will attract and train. We will provide our talented cohorts of students with the skills required to lead academic research in this area, to lead industrial development and to make a significant impact as advocates of the science and engineering of their discipline. The i4health CDT's combination of the highest academic standards of research with excellent in-depth training in core skills will mean that our cohorts of students will be in great demand placing them in a powerful position to sculpt their own careers, have major impact within our discipline, while influencing the international mindset and direction. Strong evidence demonstrates this in our existing cohorts of students through high levels of conference podium talks in the most prestigious venues in our field, conference prizes, high impact publications in both engineering, clinical, and general science journals, as well as post-PhD fellowships and career progression. The content and training innovations we propose in i4health will ensure this continues and expands over the next decade.